Reaction rates for small polyatomic molecules for hot industrial and atmospheric applications

The project is to develop a robust methodology for estimating reaction rates for small polyatomic molecules at extreme conditions, such as plasma or hot atmospheres. The methodology will be based on ab initio methods and cover a range of levels of theory and will be included into the computational pipeline developed by Quentemol. The rates will be then included in into the Quentemol database.